Understanding Emerging Threats to Felid Populations in Suriname

Globally, felids face mounting anthropogenic pressures from land-use change, hunting, and human-wildlife conflict. Despite our knowledge of these threats, questions remain about how they are impacting wild cat species individually. In the case of Latin America, much of the research into threats facing wild cats has been strongly focused on the jaguar and puma, thereby neglecting the smaller, lesser-known species.
In Suriname, there has been a concerted effort to investigate the illegal wildlife trade in jaguars, but similarly, less attention has been paid to the emerging threats faced by all six species of wild cats that inhabit the country. This project, therefore, aims to identify and examine these threats and explore how they emerge within Upper Suriname, an area with no existing data on wild cat populations or the threats they face.
This study will also aim to uncover how land uses, such as logging, and agriculture influence different wild cat species individually, while also seeking to understand how cultural factors and village connectivity may contribute to increasing threats to wild cat populations. The aim of this work is to better inform existing regional wild cat protection action plans and to provide policy and practical recommendations to ensure that Suriname remains aligned with its wildlife conservation targets like the ones set out in its National Biodiversity Strategy and Action Plan.